Ultra High Quality Polymerisation for Medical Devices

To investigate the identification of, and processes for removal of trace contaminants to
allowthe manufacture of ultra-pure polymer medical devices constructed by in-situ
polymerisation of hydrophilic coatings.